In situ measurement of mitochondrial function in the perfused healthy and ischaemic heart

Mitochondria are the ?powerhouses? of the heart, burning fuels such as glucose to provide energy for the heart to pump blood around the body. However, there are conditions such as in cardiac surgery or the treatment of a heart attack where these same mitochondria can become killers, initiating irreversible damage to the heart. Calcium and ?reactive oxygen? (ROS) play critical roles in the bad functions of mitochondria but calcium also plays the role of a good guy in the healthy heart. Our research aims to increase understanding of the interactions between calcium, reactive oxygen and mitochondria and how this information can be used to protect the heart from damage and improve its function. In order to do this we need to develop a way of measuring these parameters in the whole beating heart and this is the focus of the present application. Proteins have been engineered by others that respond specifically to changes in calcium and ROS by emitting fluorescent light. The heart can be made to express these proteins in specific locations within the cell, such as the mitochondria, and this provides an experimental model in which to perform our experiments. Detection of the light requires the development of special equipment that brings light to and from the heart using light guides and measures rapid changes in the intensity of the fluorescent light at multiple wavelengths in real time.

Technical abstract
Mitochondria play a fundamental role in ATP production under physiological conditions but during reperfusion after a period of ischaemia opening of the mitochondrial permeability transition pore (MPTP) converts them into destructive organelles that initiate reperfusion injury. Mitochondrial [Ca2+] is a central player in both roles, whilst reactive oxygen species (ROS) produced during ischemia and reperfusion may be the most important determinant of MPTP opening and hence reperfusion injury. Although many studies have used fluorescent probes to investigate both roles of mitochondria in isolated cardiac myocytes, these cannot accurately reflect the situation in a whole working heart or ischaemic heart. Here we intend to develop a whole heart surface fluorescence apparatus that will provide rapid real time measurements of cytosolic and mitochondrial calcium and ROS in real time. Targeted calcium- and ROS-sensitive fluorescent proteins (pericams and roGFPs) will be expressed using adenovirus vectors introduced by intramyocardial injection. Using this system we will address the following questions in the rat Langendorff and working heart:
i. Can we detect changes in [Ca2+]m and NAD(P)H on a beat-to-beat basis or are they integrated over time?

ii. What is the relationship between [Ca2+]m, membrane potential, NAD(P)H and [ATP] at different contraction frequencies and work loads in the presence and absence of an adrenergic agonist (isoproterenol), and does this provide evidence for additional mechanisms for regulation of mitochondrial function (e.g. matrix volume or ATPase activation?

iii. How does [Ca2+]m affect the recovery of mitochondrial membrane potential, NAD(P)H and [ATP] following ischaemia / reperfusion?

In the ischaemic / reperfused heart the key questions that will be addressed are:
i. Do ROS levels and [Ca2+] increase in both the cytosol and mitochondrial matrix both as ischaemia progresses and during reperfusion?

ii. Do these changes correlate with MPTP opening on reperfusion and consequent impairment of haemodynamic function and necrosis (LDH release)?

iii. How are these changes influenced by ischaemic and pharmacological preconditioning and targeted ROS-scavengers such as mitoQ10?